Secure Sensor Use in Real-world Environments (aSSURE)

The objective of the project is to develop a lifecycle management approach for IoT data securityNo single

approach will be able to address the breadth of IoT end devices and use cases. To address this gap, a

framework will be developed from the ground up, enabling different approaches based on the class of device

being connected. The project will deliver a proof-of-concept architecture for the least-cost, lowest-power

sensor class, and test this in a lab setting. This architecture will then be extended and generalised for more

spohisticated classes of IoT sensors and devices.

To-date alternative approaches to protecting IoT data in industry have solely focused on single-supplier, single-

time security instances. No common approach has been developed that reflects the lifecycle of embedded IoT

devices with expected usefulness of upto two decades. This project will bridge this gap, addresing a critical

barrier for IoT adoption ultimately strengthtening businesses relying on IoT.